Temperature and vernalisation regulation of seed properties in Brassica napus

In Arabidopsis vernalisation and temperature during seed set both play an important role in determining seed properties such as seed size and seed vigour. In crops these effects can be important for crop yield and seed quality in the field, but have yet to be explored in depth in Brassica crops.

In autumn 2018 the team from the sLOLA Brassica Rapeseed and Vegetable Optimisation (BRAVO) sowed a large experiment to score multiple phenotypic traits in an Oilseed Rape diversity panel. The experiment consists of replicate plants completing vernalisation at three temperatures for two different durations, and then with plants from each treatment setting seeds in two different glasshouses maintained at two temperatures. The experiment has been set up with plans for phenotyping the flowering time and pod shattering of the plants but no plans for phenotyping the resulting seeds.

The first aim of this project is to begin to analyse the seeds produced by the plants to define the effect of vernalisation temperature, duration of vernalisation and seed set temperature on oilseed rape seed qualities. The second aim is to analyse existing transcriptome data from seeds to identify pathways associated with seed size, oil content and vigour that are affected by temperature, using MapMan software pipeline.